Leeds Beckett University and YORhub KTP 23_24 R5

To create and deepen engagement pathways for SME businesses in public sector procurement by creating a Supply Chain Engagement Toolkit that will drive innovation, enhance diversity, cultural change, improve organisational efficiency and increase return on investment to the public sector.